Open Constitutional Democracy: Reconciling Deliberation and Constitutional Democracy

In response to the phenomenon of democratic decline, widespread loss of political trust, and failures of governance globally, democratic reform and innovation are of paramount importance. Perhaps the leading theory of democratic reform is what political theorist Hélène Landemore labels "Open Democracy". Open Democracy prioritises participation by citizens, who are given the opportunity to temporarily wield legislative power. The defining institution of Open Democracy is a randomly selected group of citizens serving as a "mini-public" and tasked with deliberating on political issues. The promise of Open Democracy is to empower citizens and place them at the heart of democratic decision-making.

Theorists of Open Democracy have not adequately specified, however, how their model can co-exist with the foundational constitutional institutions, such as judicial review, the separation of powers, and bills of rights. Without further detail on the constitutional, legal, and institutional dimensions of Open Democracy, the theory has an unclear future as a model for reform.

Our project develops a revised version of Open Democracy that enhances citizen participation without sacrificing the institutions that are necessary for rights protection and effective governance. The project has three inter-related research objectives:

1. To develop a theory of "Open Constitutional Democracy". Our theory seeks to reform democracy by incorporating enhanced public participation while, at the same time, continuing to respect the need to disperse power, ensure political accountability, and secure minority rights. Our theory will specifically reconcile the principles of Open Democracy with the institutions of democratic constitutionalism.

2. To build an innovative and trust-based model of democracy/governance that is in line with our theory of "Open Constitutional Democracy". Our model will be trust-based, with the fostering of the forms of trust that enhance democracy built into our approach to institutional design. While political and constitutional theorists frequently acknowledge the relevance of trust, they do not adequately engage with the scholarship across disciplines on the concept of trust. We will therefore employ this important scholarship to assess: (i) what forms of trust arise in, and are fundamental to, democracy; (ii) how these forms of trust relate to one another; and (iii) how we can and should design an "Open Constitutional Democracy" to foster democracy-enhancing forms of trust.

3. To theorise the role of public education, including the social right to education, in an "Open Constitutional Democracy". Public education is essential to facilitating citizen participation. In developing our theory of "Open Constitutional Democracy", we will therefore assess the relevance and role of public education in democracies, including a robust interpretation of the right to education as critical for democratic flourishing.

This project is of relevance to academics, policymakers, NGOs, research networks, and members of the broader public. It will offer research findings at the intersection between constitutional theory/constitutional law and political theory/political science, contributing to the scholarship in various disciplines, including law, political science, and political theory, and providing the basis for future research. This includes the literatures on democracy and democratic decline, deliberative constitutionalism, and participatory judicial review. Owing to its engagement with the scholarship on trust, the project will also contribute to scholarship in this area, specifically in philosophy, sociology, and psychology. By integrating the trust scholarship with the constitutional theory/constitutional law and political theory/political science literatures, it will offer a more nuanced understanding of trust in political relationships. Lastly, the project's findings will provide the basis for policy measures and reforms.